Finchetto - The World's First All-Optical Switch on a PIC - CFI Phase 2

Following the successful delivery of Finchetto's world first all-optical network switch for telecommunications networks in Phase 1 of the Future Telecoms Challenge, Phase 2 will further develop the technology for application in the data communications space targeting the HPC and AI market sectors. The technology will be miniaturised and readied for high-volume manufacture and the capability will be enhanced for datacoms use cases. This will provide a nearer-term path to commercialisation than in telecoms.